Monitoring and mitigating the hazards from landslide-triggered glacial lake outburst floods

This PhD project will tackle the issue of GLOF risk by retrospectively analysing key case studies, establishing a conceptual model for lateral moraine failure, and using novel remote sensing to identify and prioritize hazard-prone glacial lakes across the Himalaya. This project will improve our understanding of GLOF hazard by (i) identifying active landslides in proximity to glacial lakes and, (ii) examining the mechanical processes underlying slope failure and GLOF initiation. Leveraging novel remote sensing techniques, including cloud computing and machine learning, this project will jointly monitor glacier retreat and detect adjacent deforming hillslopes. Despite the clear link between these processes, they are rarely integrated into a unified workflow and our understanding of the processes governing lateral moraine destabilization is limited. We seek an interdisciplinary minded PhD student to draw on advances in landslide science and related disciplines to enrich our understanding of the drivers of slope failure and integrate these insights with state-of-the-art observations of glacier change and lake growth.